E-BEAMING - Electron BEAM weldIng for Next Generation e-motors

The E-BEAMING project is an innovative initiative aimed at transforming the manufacturing of stators, a critical component of electric machines.

E-BEAMING brings together industry leaders Ford Motor Company, Cambridge Vacuum Engineering (CVE), and the world-class RTO Warwick Manufacturing Group to develop right-first-time technology for joining hairpin windings in the next generation of e-motors.

The project focuses on demonstrating the effectiveness of Electron Beam Welding (EBW) for hairpin windings, extending the lifespan of EBW systems using LaB6 cathodes, and integrating an in-situ, non-destructive, X-Ray-based quality monitoring system.